Development of a Novel Dry Centrifugal Atomising Solution

Atomising Systems Limited (ASL) proposes to undertake a project to develop a novel metal
atomising solution that, if successfully developed, will have a significant impact on the global
Powder Metallurgy market (for example Bronze Powder, Thermal Spray Powder etc. supplied
into sectors such as automotive, aerospace, pharmaceutical).
The technical solution proposed will enable the production of metal powders at an estimated
25% of the cost associated with gas atomisation (without gas recycle) and, as a result of the
solution being far more energy efficient, it will produce 75% less CO2 compared to gas
atomisation. This project therefore represents a game changing technology for parts of the
Powder Metallurgy market.
It is anticipated that the powders produced will not only be attractive for existing applications
but, due to greatly reduced commodity prices, the use of metal powders could become viable
in applications where previously it was not economically/commercially viable – thereby
creating new markets.
ASL is a world renowned expert in metal powder production technology. It has a significant
and unique internal capability in the specialist field of melt atomisation. The project will build
on previous small scale experience of a less advanced version of this novel solution and will
develop a prototype to optimise and allow the scale up of this solution to enable future
production capacity for ASL.